Globalized Cities and the Reproduction of Racial Capitalism: Examining the Dynamics of Power in the Urban Landscape of Berlin.

The proposed research engages with the reproduction of
racial capitalism in Germany. It does so by focusing on the
city of Berlin as a method and object of study that makes
traceable the variety of dynamics and forms of power at
play. Special attention is attributed to the recent
developments in the course of Israel's atrocities in Gaza.
Observing once again a heavy crack-down on Palestinian
solidarity, this research suggests that the reproduction of
racial capitalism through different forms of power cannot
be grasped without understanding how Germany is dealing
with its past in the present. Building on Marxist state theory
and theory of economic power, as well as critical
approaches to urban studies, this project endeavours to
shed new light on the specific form in which racial
capitalism unfolds in the German context. It does so by
conducting a mixed ethnographic study, mainly comprised
of interviews, informal conversations, and participatory
observations to understand the situation on the ground in
Berlin and to contribute to a general understanding of racial
capitalism.